AutoMill: Autonomous Process Optimisation for Milling High Value Materials via Integrations with Key Computer Aided Manufacturing(CAM) Software

At Productive Machines, our mission is to transform the machining industry by enabling manufacturers to achieve the "Best Part, Faster, First Time." This project focuses on expanding the capabilities of our innovative digital twin technology, which optimizes machining processes to eliminate inefficiencies, reduce waste, and lower costs. Our solution addresses critical challenges in high-value parts manufacturing, such as those faced in automotive, aerospace, and precision engineering, where trial-and-error approaches result in resource, time, and energy wastage.The core innovation of our project lies in optimizing machine tool settings such as spindle speed and feed rate for the entire toolpath before any material is cut on a machine tool. Unlike competing solutions, our technology provides both diagnostic and optimization capabilities to preemptively solve issues like chatter vibrations before processes go to a CNC machine tool. This ensures that manufacturers can achieve optimal process parameters without iterations and without relying on expert users as our solution is even accessible to non-specialists.To broaden the impact of our technology, this project will focus on:

1. **Expanding CAM Software Integrations**: Currently, our solution is integrated with Siemens NX and MasterCAM. We plan to extend compatibility to other key CAM software
2. **Supporting Diverse Workpiece Materials**: We will expand support to include high value workpiece materials
3. **Supporting Diverse CNC Machine Tools**: We will expand our technology to cover all 5-axis CNC machine tool kinematic types

Our project aligns with our vision of helping the machining industry reduce waste, increase productivity, and minimise emissions. By leveraging state-of-the-art models in machining dynamics and software engineering, we are creating a solution that is innovative, scalable, and impactful.With a world-class team and a clear roadmap, we aim to expand our reach into the UK and Europe, the USA, and Asia. We envision becoming the undisputed leader in machining process optimization, delivering exceptional value to manufacturers while promoting sustainability and operational efficiency.